PATT-Linked Grant for Travel and Subsistence 2016-2018

This is an application for a PATT-linked continuation grant to cover the travel and subsistence costs of observing runs carried out by staff at the Astrophysics Research Institute (ARI). The observing time is won in internationally competitive, peer-reviewed applications procedures. ARI staff carry out observational research programmes in a diverse range of astrophysics: star formation, the structure and content of galaxies and clusters of galaxies, active galactic nuclei, galaxy evolution, novae and supernovae. We currently have 35 active researchers, of whom 7 are regular users of STFC telescopes or other PATT-supported ground-based telescopes. We have followed current STFC guidelines and give full details of travel and subsistence for PATT-funded observing runs over the last two years.